iReadMore: optimisation and personalisation of a post-stroke reading therapy app

Aims

To optimize the usability and clinical effectiveness of iReadMore in the context of a 'rollout' trial
To develop patient-specific therapy algorithms
To develop a predictive algorithm from completed patients' data that will provide estimates of likely effect sizes that incoming patients can reasonably expect to achieve

Background and rationale

iReadMore is a reading therapy app for adult aphasic patients. It contains diagnostic, therapeutic (practice-based) and outcome components.

Central alexia is the commonest type of acquired reading disorder in adults. It is usually encountered as part of a generalized language disorder known as aphasia. Stroke is the leading cause of aphasia but head-injury, brain tumours and dementia also figure prominently. In the UK alone, there are more than 350,000 people with aphasia; around 2/3rds of these will have central alexia. While standard speech and language therapy (SALT) improves outcomes in patients with aphasia, the 'dose' needed to achieve this (>100 hours) is ~10 times more than the average aphasic patient current receives on the NHS.

We have recently completed a phase II trial of iReadMore therapy in a group of patients with central alexia. The results (which are in revision with the journal Brain) demonstrate that the therapy works well on trained items. After an average of 35 hours therapy, patients improved their reading accuracy by 9%. The standardized effect size was "large" (Cohen's d = 1.38) Reaction times also significantly improved.

We now plan to 'rollout' iReadMore therapy for suitable patients to use who have internet access. We wish to optimize the therapy and will do so by testing a series of hypotheses, all aimed at improving the usability and/or clinical effectiveness of iReadMore. We have ethical approval in place.